The University of Salford and Cosmotec Nonwovens Limited

To embed knowledge and expertise in engineering methodologies to quantify, test and characterise acoustic absorption materials in order to develop a new range of products.